Designing Landscape Stewardship

Designing Landscape Stewardship will deliver a series of participatory design events across three geographic locations in Scotland where ecosystem restoration is underway. The project will support initiatives in bioregions in Findhorn Watershed, Tayside and the West coast rainforest to engage with their local communities and stakeholders, along with regenerative design experts, to co-design and test strategic governance practices, tools and processes that deliver co-benefits through nature-positive communities and economies.
Across Scotland, nature restoration initiatives are increasing in quantity, scale and ambition. This follows global trends within green transition and climate change policy to regulate land use to support nature restoration and biodiversity; recognising thriving ecosystems as fundamental to reducing greenhouse gas emissions and biodiversity decline, as well as being intrinsic to the wellbeing of all species (IPCC, 2023). The need to deliver just transitions (Scottish Government, 2021) for local communities in the process increases pressures to ensure nature restoration is managed and financed in ways that deliver local socioeconomic benefits.
Utilising regenerative, more-than-human participatory design principles within a systemic design approach (The Design Council, 2021), this programme of activity will deliver place-based events and engagement that enables participants to work with strategic landscape decision-making and stewardship frameworks to strengthen their organisational models. The transversal skills, processes and indicators required to embed community-led and stewardship-based governance models and organisational practices will be mapped across all three locations.
The project will culminate in a final roundtable event that brings all the geographic stakeholders together with national and regional policy representatives, centred around a knowledge exchange showcase and website launch. The website will feature organisations and communities’ experiences, emerging practices and the place-based co-designed tools and processes. Participating communities and businesses in each area will be involved in defining local co-benefits, such as developing new nature-positive entrepreneurship and employment opportunities, as well as contributing to a wider Sense of Place (Duggan et al, 2023) through nature connection.
Acknowledging the challenges that ecosystem restorations face globally when attempting to resource their own developments and organisational growth, it is intended that designed outputs such as stewardship indicators and regenerative investment agreements will be replicable beyond UK geographies.